Decoding secret conversations inside cells: Understanding how organelle interactions in human cells are regulated during the cell cycle. (4920)

This project will carry out molecular cell biology studies on human cells to understand how a breakdown in internal cellular communication can lead to disease. The cell contains numerous organelles specialised to carry out a particular role but which are also part of wider networks which requires cooperation with other organelles. This cooperation is crucial in the generation of specialised lipids found in neuronal membranes, which are partly metabolised in one organelle, such as peroxisomes, before being transferred to another such as the endoplasmic reticulum for further processing. The organelle contact site field is an exciting new research discipline and we still know relatively little about many fundamental aspects of this emerging area. Recent research revealed that organelles interact at membrane contact sites, points where apposing organelle membranes are in close proximity. Contact sites can be formed when proteins on different organelle membranes interact and numerous "tethering" complexes have now been identified. The next wave of research will focus on how membrane contact sites are regulated, how metabolites are transferred and how contact site dysfunction is linked to disease. A long term aim is to pursue the modulation of organelle contact sites as a potential therapeutic approach. We will investigate how interaction between the endoplasmic reticulum, peroxisomes and mitochondria is regulated in mammalian cells. This will build on preliminary evidence that post-translational modification of tether proteins regulates their tethering function. They will receive training in mammalian cell culture, advanced microscopy and protein characterisation techniques. This project will benefit from the expertise of supervisors with experience in organelle contact sites, cell cycle, ubiquitin biology and from the cutting-edge and supportive research environments at the Universities of Exeter and Bath, providing a well-rounded PhD training.